Protecting IP For An Open Data Site

Our line of work involves integrating images from several licensed sources to produce novel pictures and wallpaper. We need to understand what the limitations on the contracts are, as we’d like to republish some of the images for public use and marketing.